Quantum light generation for applications in quantum communications

Photonic integrated circuits offer a robust platform for the implementation of quantum optics circuits at scale, with increased phase stability, high manufacturability and compatibility with a wide range of classical photonic components, devices, systems and infrastructure. With a high TRL they further enable miniaturisation and scale while also increasing the system functionality.